Heat Store & Processor for Emissions Reduction (HESPER)

Sunamp pioneered and patented the Heat Store and Processor (HSP) architecture which combines Phase Change Material (PCM) for thermal storage and heat upgrading. In the HESPER project (Heat Store & Processor for Emissions Reduction) developed in the IDP8 framework Sunamp Ltd, Zytek Automotive Ltd and University of Edinburgh intend to demonstrate via tests of HSP at the vehicle sub-system and system levels that:
1.CO2 emission from internal combustion engine (ICE) used in conventional, start/stop, hybrid and plug-in hybrid vehicles can be drastically reduced by thermal pre-conditioning of the cylinder head and catalytic converter;
2. range extension and homogeneity (specifically in variable weather conditions) for electrified vehicles (HEVs, PHEVs, BEVs) can be achieved, avoiding electric battery oversizing;
3. fuel cells startup in cold climate can be facilitated and stresses on electrochemical components reduced;
4. the overall system related to thermal management can be drastically simplified;
5. materials at the core of the technology are safe in automotive environments;
6. the technology can achieve Technology Readiness Level 5 for automotive applications.